Future Flight Deck

The design of next generation flight decks are primarily being driven by requirements to support aircraft operation in SESAR or NextGen airspace. In addition the flight deck design must support associated concepts such as 4-D flight planning and zero visibility landing which extend the operational envelop and offer significant fuel savings. The advanced capabilities of the proposed flight deck technologies will also improve the availability of the aircraft by providing the pilot with a fuller picture of the aircraft situation, supporting the decision making process and optimising the availability of the aircraft across a range of operational scenarios thereby improving the passenger experience. The future flight deck technology project will develop a new flight deck architecture and technologies including displays, data networks, graphics and general processing on which to implement the architecture. The project challenge for the partners is to reduce the: time to market, cost, size, weight and power while improving the capability and functionality of a new flexible, open architecture flight deck capable of being operated by a reduced number of flight deck crew. The aim of the project is to develop a sustainable UK capability in the design and delivery of next generation aircraft flight decks.